Crafting wellbeing: ceramic-making and quarter-life mobility in anxious China

Against the backdrop of an increasingly anxious social atmosphere in contemporary China and
worldwide, this project explores how young Chinese migrants 'craft' wellbeing in creative practice
and everyday life. Rather than considering wellbeing as a positive individual state to be achieved, I
take anthropological approaches to reveal the ambivalent nature of wellbeing, highlighting affective
and creative skills involved in the intersubjective process of living well. Research will be based on
ethnographic fieldwork with young migrants in Jingdezhen, the capital of Chinese porcelain. Of
central inquiry are the two entwined processes: that of crafting ceramic art through intense practice,
repeated failure, and constant improvisation, negotiating relations between oneself, others, and
material surroundings; and the process of crafting everyday life as these young adults leave
developed cities during uncertain periods, such as after quitting a job or leaving a relationship, and
move to Jingdezhen to reorient their lives as new ceramic-makers. Bridging medical anthropology
with studies of art, affect, and mobility, this research seeks to uncover the ambivalent, relational,
and moving process of wellbeing. Combining conventional participant observation with artistic,
multimodal, and experimental methodologies, it engages scholars, creators, and health practitioners
to reimagine creative ways of living well in an unwell world.